Using Internet of Things technology for househiold waste

The project aims to inspire sustainable behaviour change in urban areas using emerging Internet of Things (IoT) network technology and by developing Data as a Service solutions. Using low power circuits connected to a low cost machine-to-machine radio network, we aim to measure and affect bin usage across a test bed of 1,000 homes, and build out web-based services that encourage civic action at a neighbourhood level, increasing rates of recycling.

The project will collect data and integrate with the city’s Open Data Platform (Leeds Data Mill). It will use integrated data to inform change with the following aims: reducing landfill (and the associated costs for Leeds City Council); reducing complaints related to household waste (missed bin collections, student waste etc.); increase recycling participation through citizen engagement; and contribute to cohesion at a neighborhood level, in urban areas of the city.